Improving the estimation of networks of causal effects through Mendelian Randomization

Context
Understanding which of an individual’s traits and characteristics have a causal effect on other traits and disease outcomes is crucial to be able to improve those outcomes in the population. Confounding by a third variable makes distinguishing between causation and correlation with observational data challenging and for many traits it is not feasible or ethical to conduct a RCT. Instrumental variable estimation is an alternative approach that can be used to infer causality when RCT’s are not possible. Instrumental variable estimation makes use of an additional variable that is associated with an exposure of interest, but is only associated with the outcome through the exposure, to obtain an estimate of the effect of the exposure on the outcome. This estimate of the effect of the exposure on the outcome is not biased by any confounding that biases the observed association between those traits. The random variation in the genetic variants each individual inherits from their parents means that these genetic variants can be used as an instrumental variable for causal inference. This approach is known as Mendelian Randomization. Mendelian Randomization has been widely adopted as the availability of datasets including genetic information and availability of summary data on the association between genetic variants and traits across large numbers of individuals expands.
Challenge
Existing methods for Instrumental Variable and Mendelian randomization estimation largely focus on a single, or limited number of, exposure(s) and a single outcome. This fails to reflect the reality of how traits and outcomes interact, often many different traits will affect each other in a network of effects. For example; body mass index, different measures of cholesterol and type 2 diabetes are likely to all be causally related to each other in a network of effects that may include bidirectional effects and feedback loops. Considering each relationship in that network individually means the researcher loses the ability to consider the wider context of how different traits affect each other. Additionally for traits such as different measures of cholesterol finding genetic instruments for one type of cholesterol that are not associated with the outcome through another pathway to the exposure can be challenging as such instruments are often associated with many different types of cholesterol.
Aims and objectives
This project will extend methods for instrumental variable analysis to the estimation of networks of effects, such as between body mass index, multiple cholesterol measures and Type 2 Diabetes. This project will combine methods for instrumental variable and Mendelian randomization estimation with methods for network estimation to improve the methods available for causal inference in health research. The project will also consider how many highly correlated traits can be included in such estimation when it is not possible to instrument them all separately due to high genetic correlation between each one.
Applications and benefits
This project will focus on methodological output that then can be applied to many different research questions. Software packages will be produced that can be used implement the methods and example code to illustrate their use will be published. This will enable the methods to be easily adopted by applied researchers. The methods produced will expand the range of research questions that can be reliably estimated using an approach that is not biased by the confounding that biases the observational association between traits and outcomes.